Understanding and prevention of false brinelling failure mode in rolling element bearing applications

False brinelling is a type of surface damage that most commonly occurs in non-conformal, nominally stationary contacts that are subjected to externally generated vibration. All machine elements that rely on non-conformal, rolling-sliding contacts in their operation can suffer from false brinelling, but it is most commonly observed in rolling element bearings, especially in stand-by equipment stored near running machines and in the transport of automotive vehicles by rail or sea. False brinelling is a specific type of a more general contact damage mechanism of fretting, often referred to as fretting corrosion. The underlying mechanisms causing fretting and false brinelling are thought to be similar, but false brinelling in rolling bearings has an added complication that the oscillatory motion is not pure sliding but also involves rolling of rolling elements on bearing raceways. The aim of the proposed research is firstly, to gain a better understanding of the factors that drive the onset and progression of false-brinelling damage and secondly, to provide potential preventative measures, be it through the improvements in bearing design or lubricant formulation.